Mathematical modelling of wildfire spread

Research Areas:
Continuum mechanics
Fluid dynamics and aerodynamics

Recent 2019-2020 wildfires in California and Australia caused catastrophic environmental damage. In the summer of 2018, the UK experienced unusually large-scale wildfires most notably on Saddleworth Moor. Smoldering peatland megafires, the largest and longest burning fires on Earth, are responsible for the emission of 15% of global greenhouse gases.

The evolution of wildfire fronts is a complex process involving fluid dynamics, thermodynamics and consideration of terrain and vegetation types e.g. fire spread in eucalypt forests involves different processes than that of smoldering peat. At its simplest the spread of a combustion front is a problem of an evolving curve in two dimensions: a classic two-dimensional free boundary problem. Kinematic effects of advection by prevailing winds play an important role in this evolution, as well as geometric effects such as front curvature. Mathematical modelling incorporating physical and geometric effects will be used study the stability and spatial patterns formed by advancing combustion fronts. Techniques and methods employed in other areas of applied and pure mathematics such as free boundary problems, Hele-Shaw flows and mean-curvature flows, will be used to understand wildfire front evolution. Other important effects such a the merger of wildfire fronts will be considered.